Light-Mediated Functionalisation of Heterocycles

This project falls within the EPSRC Synthetic Organic Chemistry research area.

Heterocycles are ubiquitous in medicinal chemistry and often key pharmacophores. Methods for their synthesis have been extensively studied, but the industry is always in need for new transformations to expand their synthetic toolbox and access novel structures. More sustainable alternatives to current methodologies are also in high demand, with efforts across the pharmaceutical companies to make processes greener and reduce their environmental impact.
The addition of rings to a structure is a common strategy in medicinal chemistry to increase potency against a particular target. The increased rigidity of these molecules can reduce the entropic penalty paid upon binding and significantly increase their affinity. Radical additions to heterocycles are one route to such structures, but very few examples have been reported so far. These often relied on the use of stoichiometric amounts of transition metals, such as manganese triacetate, or toxic tin reagents; and were limited to electron-rich aromatics like indoles and pyrroles. A new method for this radical cyclisation that is compatible with a variety of heterocycles would be of great use.
Recent work in the Burton group has shown that light can mediate the cyclisation of malonates onto alkenes and trigger a complexity generating cascade [unpublished results]. Iodomalonates form malonyl radicals upon irradiation with visible light, which can then react with a variety of functional groups. We envisaged the use of this system in the cyclisation of malonates onto heterocycles. Pleasingly, recent work in the group has shown that N-alkylated and N-acylated indoles and pyrroles can be cyclised under such conditions. The aim of this project is to expand this methodology to a variety of N-alkylated, N-acylated and carbon tethered heterocyclic malonates to form new compounds of potential pharmaceutical interest. The reaction mechanism will be studied in order to help predict the reaction outcome on new substrates, and the products obtained derivatised to showcase the utility of the transformation.
In conclusion, this project seeks to develop a novel, sustainable and user-friendly method for the functionalisation of heterocycles through a radical cyclisation. This could provide a platform to synthesize new partially unsaturated bi- and tricyclic heterocycles with potential pharmaceutical relevance.

Potential impact
This programme is focused on a new cohort-driven approach to the training of next-generation doctoral scientists in the practice of novel and efficient chemical synthesis coupled with an in-depth appreciation of its application to biology and medicine.

This collaborative academic-industrial SBM CDT will have long-term benefit to the chemical industry, including the pharmaceutical, agrochemical and fine chemical sectors. These industries will benefit through: (i) the potential to employ individuals trained with broad and relevant scientific and transferable skills; (ii) new approaches to the investigation of complex biological and medical problems through novel chemistry; and (iii) better and more efficient synthetic methods.

We will link the work of DSTL, and our pharmaceutical and agrochemical partners (GSK, UCB, Vertex, Evotec, Eisai, AstraZeneca, Syngenta, Novartis, Takeda, Sumitomo and Pfizer) through a common theme of synthesis training. The design and synthesis of new compounds is essential for disease treatment and prevention, and for maintaining food security. Synthesis contributes significantly to UK tax revenue and results in sustained employment across a number of sectors. Employers in the finance, law, health, academic, analytical, government, and teaching professions, for example, also recognise the value of the translational skill-sets possessed by synthesis postgraduates, which this programme will provide.

The SBM CDT training programme will adopt an IP-free model to enable completely free exchange of information, know-how and specific expertise between students and supervisors on different projects and across different industrial companies. This will lead to better knowledge creation through unfettered access to information from all academics, partners and students involved in the project. By focussing on basic science, we will engender genuine collaboration leading to enabling technology that will be of use across a wide range of industries.

We will train the next generation of multidisciplinary synthetic chemists with an appreciation of the impact of synthesis in biology and medicine. Their unconstrained view of synthesis will aid in new scientific discoveries leading to new products, which (with appropriate inward investment), can lead to the formation of new companies and new UK employment.

We will, in part through an alliance with the Defence, Science and Technology Laboratory, engage with policy-makers to influence future policy issues involving chemistry such as food security and the rise of antibiotic resistance (both of which are relevant to our programme and are important for society as a whole).

Outreach and public engagement will be a key aspect of our programme; and all students in the proposed SBM CDT will take part in at least one outreach activity. Typical activities include: open days in the Chemistry Department through the 'Outreach Alchemists', engaging with the Oxfordshire Science Festival and participation in the various other activities already in place through the public engagement programme of the Department of Chemistry.

The research output of the students will be disseminated via high impact international publications and lectures; these will be of value to other academics in relevant fields and will be of value in the development of further research funding applications. Outreach activities and research output will also be advertised on a website dedicated to the proposed SBM programme.